Studies on avian infectious bronchitis virus to underpin the development of stable advanced vaccines for more effective sustained control

Technical abstract
A report commissioned by Defra demonstrated that infectious bronchitis (IB) is not only a major cause of ill health amongst chickens, it is also responsible for more economic loss in the UK poultry industry than any other infectious disease. The current live vaccines that are used to partly control the disease are not genetically stable. We have a reverse genetic system, that enables us to make genetically stable modifications to the genome for vaccine development. Our previous research with this system has shown that IBV produces a number of proteins that are not essential for replication in vitro. Removal of the genes encoding these proteins might attenuate the pathogenicity of the virus. To test this hypothesis we need a pathogenic clone of IBV, our current clone being non-pathogenic. The major part of this project is a step-wise modification of our existing clone, introducing genes from a pathogenic strain to make chimaeras, followed by testing the pathogenicity of the chimaeras.